The University of Leeds and Vet-AI Limited (P1)

To develop, implement and embed an innovative gait analysis tool for the automatic detection and diagnosis of animal mobility-related conditions, using a smartphone app.